Super-resolution microscopy of functional synaptic vesicle pools

Neurotransmitter release from presynaptic vesicles at the synapse allows neurons to
communicate in the brain. However the detailed spatial arrangement of different
functional types of synaptic vesicles within the synapse remains unknown. We will use
state-of-the-art super-resolution microscopy, including multi-colour, live and 3D
STORM/STED microscopy, and expansion microscopy, together with developing new
computational image analysis approaches, to address this question. We will then use
these approaches to understand how this changes during synapse development, in
response to neuronal activity and when key synaptic proteins are perturbed.